Advancing the theory of electron excitation induced by atomic motion at surfaces.

Adsorption of atoms and molecules on surfaces is of central importance to many processes in nature and industry, like cloud formation, heterogeneous catalysis, or thin-film growth. From a simple perspective, an incoming particle must transfer enough of its excess energy to the substrate or otherwise it will recoil. Experiments on hyperthermal H atom scattering from surfaces of the three major material classes - insulators, metals, and semiconductors - have been performed to study how much energy is transferred during the H atom's collision with the surface. It was found that the effectiveness of the energy transfer strongly depends on the nature of the underlying substrate. So far, the energy transfer between H atom and surface could only be modelled with frameworks that were specifically designed for the nature of the underlying material, but a universal method that is capable to describe the energy transfer between high-energetic atom with an arbitrary surface is yet lacking.

The aim of this fellowship is to design a new simulation tool that can describe energy transfer between H atoms and the surfaces of the three major material classes. Combined with electronic structure methods and machine learning, we will extend a mixed quantum-classical surface hopping dynamics approach that has been used earlier for NO scattering from Au(111) to make it generally applicable to any material surface. Firstly, we will apply this new methodology to scattering dynamics on simple, analytic 1D-Hamiltonians describing different materials. Subsequently, we will develop a full-dimensional machine learning potential for H atoms at clean, H- and Li-covered Ge(111) to study the role of the electronic, and phononic effects as well as of the different surface binding sites on the energy transfer. The acquired knowledge will enable us to engineer surface modifications that control energy transfer processes, relevant to improve fusion reactor containment and radiation protection